Building Particle Astrophysics Capability: Partial support for a new-technology prototype camera for CTA

The Cherenkov Telescope Array (CTA) is a global (27 nations, 1000 scientists) effort to build an observatory for astronomy with the highest energy gamma-rays, which are a billion times more energetic than X-rays. The UK is playing a major role in the CTA design and is being supported to develop a prototype camera for CTA based on multi-anode photomultipliers. Here we ask for partial support for the construction of a second prototype, based on the rapidly developing technology of silicon photomultipliers. This second prototype will allow us to maintain our UK leadership in this part of the project and holds the promise of a higher performance and cheaper camera for CTA in the long term.

Potential impact
Silicon PMTs and associated fast electronics are a rapidly expanding area with applications across medical physics, particle physics and astronomy. Via the construction of our prototype camera we will strengthen our links with industry and provide UK industry with improved possibilities for involvement in the construction phase of the £150M CTA project.